Understanding the Degradation of Historic Architectural Terracotta

Key research questions to answer are the following:
what degradation mechanisms are present,and which are dominant?
what does this information imply for maintenance?
does this information inform modern terracotta design?

To do this, I will
0) Conduct survey of existing research, specifically identifying related fields where additional information or approaches may be drawn from
1) with stakeholders, quantitatively define terracotta parameters and concepts, such as the fireskin
2) For each of the components of the terracotta tile system, known and potential mechanisms of performance decay will be listed, and interactions or confounding factors tabulated
3) produce and validate a diagnosis and remediation flowchart to support Heritage England's work.
4) draw lessons from heritage and maintenance to inform and validate new terracotta material design